Progressay- accelerate pupil progress through remote A.I. powered marking

Due to school closures in the UK, there has been a significant increase in the demand for inclusive digital learning. Whilst most pupils from privileged backgrounds have access to online learning, many from disadvantaged backgrounds do not have such access which is causing the attainment gap to grow even more during this time. Such pupils lack connectivity and access to devices.

For teachers, the lockdown has meant that workload and stress is reported to have increased. Many teachers are now having to care for children of keyworkers, co-ordinating free-school meal deliveries, monitoring well-being for vulnerable pupils which of course does not include the core function of running virtual schools.

Progressay is an award-winning A.I. driven education technology (edtech) platform which allows teachers to create assignments online featuring automated-marking at the core. Our mission is to democratise education using Digital Technology, particularly in light of the lock-downs caused by COVID-19\. We were awarded the UCL Educate 'EdWard' and were named as a 'One to Note' in the prestigious EdTech 50 awards, recognising our commitment to research.

We believe we are well-equipped meet many of these challenges. because we have already run successful remote trials with exam boards, schools, universities and multi academy trusts in the UK. Having identified the relationship between marking, pupil progress and eventually social mobility, we want to utilise technology to close the attainment gap.